The Science of Civilisation: Biology and Race in Nineteenth-Century Transatlantic Imperial Though

This project explains the emergence and increasing popularity of racial scientists' doctrines of
bio-racial civilisation during the 19th century. "Bio-racial civilisation" refers to an assemblage of
scientific accounts that reduced civilisation to a question of biology and race. Focusing on the works
of five pioneering racial scientists, George Combe, Samuel Morton, Robert Knox, Francis Galton
and Karl Pearson, it explores the formulation, development and circulation of their doctrines.
Specifically, my project examines (1) the global political and intellectual contexts shaping their ideas,
and (2) the creative appropriations and failed subversions of the doctrines by intellectual and
political actors across the Atlantic.
The project intersects and develops the historiography of 19th
-century imperial thought, racial
science and social science. First, it adds to the history of 19th-century imperial thought, by
recovering previously underexplored "racial-scientific" visions of civilisation and situating them at the
core of debates over empires and world orders. Second, bridging the gap between histories of
imperial thought and racial science, the project furthers the agenda of "relocating" racial science
globally and highlighting the role of non-white "agency" in shaping racial science. Finally, I contribute
to scholarship on the entanglement between race and social sciences in the 19th century